Novel interventions in HIV-1 infection

Currently more than 40 million persons worldwide are living with HIV-1. Most of these persons are too impoverished to afford antiretroviral drug treatment (ART), which, in any case, does not cure HIV-1 disease, has many side effects, and must be taken for a lifetime to be fully effective. It is obvious that more user-friendly, less costly, and short-term rather than lifelong treatments are needed. Although viral eradication from the infected host must remain the ultimate goal, enabling the host to co-exist with the virus may be a more realistic immediate goal. Thus we feel it is time to move some of our scientific knowledge from the bench to the bedside. We and others have clearly shown that a few HIV-1+ people can survive for many years without drug intervention, and that these people do not lose the HIV-1-specific cellular immune responses which are important in controlling viral growth. Such long-term non-progressors (LTNP) have low viral loads and low transmission potential. If we could turn chronic progressors into long-term non-progressors we would reduce the economic and clinical burden of ART and have a profound effect on the future pandemic. We propose to enrol 30 HIV-1+ volunteers who have been on ART for some time, with low viral loads, and with CD4 T-cell counts which have risen to 400 or more. We have already shown that such individuals do not make effective immune responses to HIV-1, although immune responses to other bugs (such as CMV) may be restored. If such people stop taking ART viral loads rebound and CD4 T-cell counts rapidly drop. We will divide the treatment groups into 3 arms in an immune based therapy trial as follows: Arm 1. DNA vaccine containing many ‘pieces’ of HIV-1; followed by a cocktail of safe immunomodulatory drugs to help the vaccine responses survive; followed by two boosts with DNA vaccine. Arm 2. DNA vaccine (as in arm 1) given three times without immunomodulatory drugs. Arm 3. The cocktail of immunomodulatory drugs alone. We will compare HIV-1-specific immune responses between different arms and to those observed in LTNPs. In the future we may feel able to stop ART and compare viral rebounds.

Technical abstract
A series of rational, novel, immune-based therapeutic (IBT) interventions in HIV-1 infection are proposed, each with the potential to introduce those kinds of responses seen in long-term non-progressor (LTNP) patients into chronically infected HIV-1 patients on successful antiretroviral therapy (ART). Our aim is to deliver immunotherapy which will reverse the anergic immunological state seen in ART-treated chronic progressors, and improve long-term HIV-1-specific cellular functional memory responses, resulting in greater virological control and slower disease progression. Such effective immune-based therapy may eventually allow discontinuation, or at least interruption, of ART for prolonged periods of time, thus reducing the economic and clinical burden of ART.

We propose a five armed, open-label, randomised trial of two novel vaccine antigens (HIV-1 multigene ? nef, rev, tat, gag, RT, env DNA; and new generation Remune CpG), which will be administered +/- cytokines (IL-2 and GM-CSF) and recombinant growth hormone (rGH). The trial is designed to ensure 80% power to show significant changes (p=0.05). We suggest that sustained responses may be induced using a rationalised immunotherapy regimen where:
1. Patients are treated with ART before CD4 T-cell counts fall below 200 cells/ul blood.
2. Reconstitution of CD4 T cells is allowed to a level equal or above 400 cells/ul blood.
3. Specific cellular responses and/or innate responses are induced or reintroduced by priming with vaccines representing a broad spectrum of antigens with novel adjuvants.
4. Survival of vaccine responses is increased through the administration of cytokines/hormones during the antigen-specific T-cell contraction phase of the immune response (between 8 and 15 days post-vaccination).
5. Memory responses are boosted with further immunisation.

Novel, meaningful, validated assays with standardised criteria and procedures will enable us to evaluate a substantial number of parameters for antigen-specific T cells, dendritic cells and NK cells, including absolute frequencies, phenotypical subpopulations, and functional capacities (including cytokine secretion, degranulation, proliferation, cytotoxicity).

Immunological endpoints during the IBT trial will be changes in breadth and/or strength of specific cellular responses, and reduction of viral reservoirs compared to baseline values (before IBT). Comparisons will be drawn with similar responses in LTNP patients. Evaluations of the complexity and amplitude of immunological response after immunization is a challenge for investigators trying to define optimal technologies and methodologies, and to define vaccine and infection-induced T-cell responses. Therefore, all options will be equally considered for the evaluation of potential immunological responses.